Design Intuition: A SaaS That Makes Decades of Design Expertise Instantly Available to UK Businesses, Unlocking £14B In Incremental Revenue

Product design methods are currently disconnected with customer desires. Although consultants are available to assist in the process and internal staff can be trained, these options incur significant costs to businesses. WCB has developed an innovative system that provides users with a centralised knowledge base regarding product design, user needs and risk guidance. With a core team of David Townson, Justin Knecht, Lesley Gulliver, Helen Gilder and Anna White, What Could Be Ltd. (WCB) is looking to change the landscape of product design.